Harnessing Invertebrate Wood Digestion Systems

Technical abstract
Lignocellulosic biomass is the most abundant biological material on the planet due to its important role in providing support to land plants and its general recalcitrance to digestion. The turnover of lignocellulose in the environment is an important part of the global carbon cycle. In addition, lignocellulose from waste, such as agricultural crop residues, and paper and card that constitute a major biological components of municipal solid waste, represent a potential low carbon replacement for petroleum in the production of liquid fuels and chemicals. We have been studying the digestive systems of four different lignocellulose-consuming invertebrate species in order to understand how they derive nutrition from this recalcitrant material. These studies improve our understanding of the degradation of lignocellulose in nature, and also provide new enzymes and understanding of this process that can be applied in an industrial context for biorefining lignocellulose. Our work has led to significant discoveries of new enzymes for cellulose degradation and lignin modification, and revealed a number of common features in the digestive systems of wood degrading invertebrates, as well as distinct specialisations. Recent advances in recombinant protein production have opened the opportunity to explore new enzyme targets that we could not previously express. In addition, the application of two-dimensional nuclear magnetic resonance studies to the faecal products from our target invertebrates have revealed the importance of hemicellulose modifications to the digestive process (notably the removal of glucuronosyl and acetyl side chains from xylans). We now propose to bring our studies to fruition by expressing and characterising some of the remaining major enzymes from our invertebrate digestive systems. We will use of our high-throughput assay systems to examine the synergies between enzymes, and assemble effective lignocellulolytic cocktails.

Potential impact
The proposed work fits well with the BBSRC's strategic priorities in Industrial Biotechnology and Bioenergy. The provision of a source of sugars that can form the platform for fermentative production of biofuels and platform chemicals without having negative consequences for food security is a major challenge of our times. The work in this project is explicitly aimed at identifying new enzymes and processes for the saccharification of non-food lignocellulosic biomass.

The work described in this proposal will most immediately benefit the private commercial sector by identifying and developing new enzymes for use in industrial biotechnological applications. The primary beneficiaries will be those in the enzyme industry, however, if this work significantly improves lignocellulose saccharification, its impacts will trickle down to many areas of the developing knowledge-based bio-economy by providing cost-competitive lignocellulosic sugars for multiple applications. In addition, cellulases and related carbohydrate active enzymes are used very widely in other industrial sectors including, pulp and paper, textiles, laundry detergents and the food industry, and our work may have impacts in any or all of these.

Our work will benefit other researchers working in the areas of enzymes, polysaccharides, biofuels and industrial biotechnology and enzymes structure and function, by providing novel data on new examples of lignocellulose active enzymes from animals and particularly from the marine environment, a largely underexplored area.

Our work could have long-term benefits for the environment and society at large by helping to decrease our reliance on fossil resources and help provide lower carbon routes for the production of fuels and industrial chemical with minimal impacts on food security. This work therefore has potentially important impact from the political perspective, potentially helping the UK to reach its targets for reduced carbon emissions.
We have assembled an extremely strong group of scientists to maximise the chances of the full promise of the scientific research being realised. In addition, we are committed to seeing that the impacts of the work are maximised. This will, in part, be achieved by working closely with our industrial partner to ensure that enzymes have a route for rapid industrial uptake. In addition, the team has a good record in terms of public outreach and communication. The research on marine woodborers provides an excellent means of catching public interest as witnessed by numerous popular press articles that have been published on our previous work in this area.

We will use proven processes to protect IP and publish results in scientific journals and at conferences. We will also use existing UK networks (NIBB, KTNs etc.) to communicate progress through their events and web-based or printed media. When appropriate, discoveries will be disseminated by the University to the general media through press releases. To ensure professional management of intellectual property, CNAP operates regular IP reviews of all projects. CNAP has an outstanding track record in commercialisation of strategic research through on-going collaborations with companies throughout the biorenewable supply chain.
The programme will provide researchers with wide-ranging skills relevant to the establishment of a vibrant industrial biotechnology and bioenergy research and innovation-led industrial sector in the UK.